Robust Decentralised Low Energy Faecal Sludge Dewatering leading to Sustainable Energy Resource, Sanitation ,and Clean Water

Natural Synergies (NS) together with partners University of Strathclyde, Practical Action and Blue Vine

Consultants are involved in a project that concerns faecal sludge dewatering/treatment leading to energy

security/generation, sanitation utilising locally available resource and GHG emission savings. NS aims in this

technical/financial feasibility study is to develop stand-alone dewatering process for rural UK/EU, increasing

energy efficiency/generation, reducing transport costs/carbon footprint and in developing countries (DC) as a

low cost faecal sludge management using for decentralised/localised sanitation and in both cases leading to an

integrated AD based off-grid energy generation, localised sanitation with clean pathogen free water and

sustainable fertiliser. The system once developed will aim at reducing cost of water treatment in UK/EU for

savings to be passed on to the end-user; whilst in DC it will encourage creation of an entrepreneurial

partnership, womens empowerment and security in the overall FSM supply chain and towards non-specialised

component manufacture if possible using local industries leading to job creation in the UK/EU and in DC.